University of Kent and Lonza Biologics PLC

To develop novel selection systems generating more productive cell lines with better quality and higher yield, reducing risk in the development of new therapeutic proteins.